2013 Innovation

We would like to create a 'customer portal' where we allow customers (and maybe potential customers) to login and see relevant and pertinent information based upon their purchase history from us. The portal should also allow the logging and monitoring of support cases, as well as access to a managed knowledge base.To succeed then this portal must fully integrate to our CRM system and also a number of in house applications - written and maintained by us.